Generic points in representation varieties with applications to Lie theory and 0-Schur algebras

Representation theory of quivers (RQT)and Lie theory (LT) are closelyrelated, for instance via root systems.This proposalexplores new connectionsbetween RTQ, LT,quantised enveloping algebras (QEA) and quantised Schur algebras ( QSA).The applicant will first study generic phenomena inrepresentation varieties, in particular, the existence of open orbits, and genericpoints in varieties of pairs of projective representations. Then she will work oninterpreting the generic phenomena in the setting of LT, QEA and QSA.The main applications will be to show the existence of Richardson elementsfor some classes of Lie algebras, in particular for seaweed Lie algebras. Otherapplications include a natural interpretation of combinatorial properties ofroot systems of simple Lie algebras and a new construction of crystal bases.

Potential impact
The project combines different research areas in mathematics, it will establish new connections and open up new research areas for the future. The research results achieved will be reported in seminars and presented at conferences. Finally the results will be sent to leading journals in mathematics to be published. The applicant has a wide network of international research contacts, who will benefit from the results of this project. Via the cooperation and communication between the applicant and her contacts, this project will contribute to international academic cooperation between UK, and for instance China, Germany, France, Switzerland and Norway.